REsearch on Changes of Variability and Environmental Risk (RECoVER)

This project aims to develop, and to provide a range of mechanisms to support interdisciplinary collaborations that use and develop new mathematics for understanding climate variability and impact on resilience. Focusing on three scientific themes the project will nurture connections between mathematicians, statisticians, environmental scientists, policy makers and end users working in impact areas to help to identify high-risk and high-return research that will develop collaborations in the areas of the themes.
We will do this by a range of tools, including a series of managed events (workshops, sandpits, study groups and e-seminars) that will focus on specific problems to end users as well as promoting novel collaborations in the areas of scientific focus. We will provide a mechanism to solicit, evaluate and fund proposals for feasibility studies that work across this area. This will be informed by an expert panel of researchers as well as an advisory panel taken from national and international groups and end-users.

Potential impact
The main impact will come by creating a number of collaborations in areas that are traditionally served by different disciplines, different research councils but that are of high societal importance. The recent (winter 2014) floodings demonstrated very well that environment change can have substantial impact on society and prosperity. Better and more precise forecasting tools will enable planning and mitigation to environmental change to improve our preparedness.

One particular challenge is that although the change of mean quantities such as mean temperature is relatively predictable, the impact on society typically comes from climate and weather extremes and the science behind predicting these accurately is in need of new ideas beyond investment in large computer simulations which can only go so far to providing accurate predictions.

The impact will be realised by a engagement with a wide range of academics, end users, networks and organizations, and the advisory board will be vital in steering this work. In addition, we will work with research projects supported by this project to ensure that investigators consider and communicate potential impacts to a range of potential users.